Voter preferences and the changing dimensions and dynamics of economic wellbeing in the 21st Century.

New forms of data are beginning to revolutionise how we do social science. So called 'Big Data' are data that are generated by government departments, businesses and other organisations which provide a resource to researchers (e.g. administrative, commercial and social media data). The use of these types of data for research in political science is in its infancy yet the potential uses - particularly in studies of political behaviour - are many. In this proposed CASE studentship we will use data from YouGov's 'Data Cube', which contains large quantities of information about YouGov panel members to investigate new dimensions of economic voting.